Development of solid-state NMR spectroscopic approaches for investigation of biological extracellular matrices

Solid-state nuclear magnetic resonance (ssNMR) is a versatile technique that can provide structural information on biomolecules in functionally-relevant states. However, applications of ssNMR to biological materials known as the extracellular matrix (ECM) remain limited. There is a diversity of ECMs, which are usually composed of a heterogeneous mixture of molecular entities, including proteins, glycans, glycoproteins, and other biomolecules. These molecules show specific interactions and organisation at a range of length scales. SsNMR can contribute structural insight at the atomic length scale, potentially on in vitro samples (e.g. from cell culture) and ex vivo samples (e.g. from patient biopsies) with minimal processing or purification.
The aim of this project is to develop a general approach for investigating ECMs of different source organisms using ssNMR spectroscopy. Specific objectives include:
Developing methods to bring new insight to ECMs using ssNMR combined with fast MAS (60 kHz+) and high magnetic fields.
Investigation of gels/coatings containing laminin, a key glycoprotein used for supporting stem cell growth in vitro
Investigation of ECM from mammalian fibroblasts from patients with Ehlers-Danlos syndromes.
Investigation of cell wall from the fungi Schizosaccharomyces pombe
This project will build on existing techniques in biological ssNMR for novel applications, matching the following topics and key interests within the remit of EPSRC:
Analytical science
Biophysics
Healthcare technologies
Antimicrobial resistance (fungal)
Biomaterials
Collaborators for this project include Dr Darius Koester and Prof Mohan Balasubramanian of the Warwick Medical School.